Citizens Transforming Society: Tools for Change (CaTalyST)

We define citizen-led (social) innovation as the bottom-up creation of community-driven solutions to major societal problems. Citizen-led innovation has been an active ingredient of societies for centuries. However, technological developments such as online social networks and mobile computing have made it easier than ever before to initiate and nurture it; these technologies permit 'ridiculously easy group forming' and have led to civic engagement on a scale and with an efficiency not seen before.Recent events mean that now is both an opportune and critically necessary time for citizen-led innovation. On the one hand, society has experienced a massive global economic crisis. We are all being asked to do more for less and one consequence is that citizens are now expected to become more active participants in solving local problems (cf. Big Society). On the other hand, governments in both the UK and US are opening up public data in a drive for transparency that puts information into the hands of citizens in a way never before envisaged. This proposal addresses two core themes that will maximize the opportunities for citizens to transform society: understanding behaviour (what stimulates people to participate and why) and tools for change (what next-generation technologies best support how people want to innovate). Regarding the first theme, much of what is being proposed by governments - Localism, National Citizen Service, Big Society - is being implemented without a sociological understanding of what people need from it. Regarding the second, although social technologies have been extremely effective in promoting citizen-led activism, they were not designed specifically for it; it is natural, therefore, to ask what the next generation of tools should look like and to design those tools with the wants and needs of participatory citizens firmly in mind.Furthermore, there are fundamental barriers to overcome. In particular, there is a well-known tension between innovation and inclusion. Experience from organisations such as Community Matters shows that a major reason for citizens engaging in social action is the need for more human contact; however, technology has a tendency to reduce human contact in favour of virtual contact. We therefore see that a fundamental challenge is to reverse this trend. In all our research activities, we will emphasise this goal and work towards technologies that are mediators and not replacements for human contact. Our research methodology puts people-based activities at the forefront of an integrated research/people strategy that aims to answer fundamental research questions about citizen-led innovation via a series of 'research sprints' that will combine discipline hopping, cross-discipline training, a community-driven research agenda and reflection on the interdisciplinary process itself.The project will bring together a group of social scientists (sociology; anthropology), computer scientists (mobile computing; web2.0; distributed systems), management scientists (consumer behaviour) and designers (innovation) to develop next generation systems that empower citizens to create bottom-up innovative solutions to 'wicked' societal problems. We will work with partners in Manchester and Derry with which we have a history of success: the Manchester Digital Development Agency (MDDA) and FutureEverything in Manchester; Derry District Policing Partnership (DDPP) in Derry. We will also focus on widening the research to communities across the UK. This will be facilitated by two organisations - the Royal Society for the encouragement of Arts, Manufactures and Commerce (RSA) and Community Matters

Potential impact
Who Will Benefit From This Research and How Will They Benefit? (i) Community groups in Derry, NI, and Manchester, England. The team has a track record, dating back to the 1980s, of cutting-edge research in computer and social sciences, with tangible benefits to communities. The research programme focuses on two areas where the team has previously worked: Derry, Northern Ireland, and Manchester, England. Both areas have significant societal issues to address. Derry was at the centre of the Troubles in the late 1960s and early 1970s and was the location of the Bloody Sunday massacre in 1972. Today, the city is still grappling with improving trust between local peoples and the police. The city also has one of the largest unemployment rates in NI and has some of its most deprived estates. Manchester, on the other hand, also has significant problems with community cohesion - it has the highest number of ASBOs outside London, for example. Both cities also have great expertise at hand which can be used in knowledge sharing with the other location. Derry is well known as a centre of best practice for community regeneration. Manchester is pioneering work in open data, open source, and bottom-up development of applications for social innovation. The research will add to these efforts. A major goal of the project is to find innovative ways of using technology, informed by sound social science theory and practice, that will promote community cohesion in these areas. (ii) Community groups across the UK The team will also bring benefits to communities across the UK beyond Derry and Manchester. The team will work with two key community organisations - Community Matters and the RSA - who are experts in social and community innovation and will broker links with their networks of communities for promoting the results of the research in the form of community deployments, trials and public awareness. (iii) Government - both national and local At the current time, spurred on by Big Society initiatives, both national and local governing bodies are reaching out for solutions for bottom-up social innovation. A major outcome of the project will be a set of social, technological and practical guidelines for running community projects facilitated by technology. The research will add new insights to fundamental research questions relating to the motivation for citizens to engage in society initiatives and the role of technology in supporting it. Impact will be maximised by working with the RSA who is well connected with politicians such as Lord Wei, advisor to the Government on Big Society, and Nick Hurd, Minister for Civil Society. Community Matters is also a Strategic Partner to the Government on such matters. The team will disseminate to the Government via the guidelines above as well as policy-related documents such as the Citizen-Led Innovation Manifesto, which will be created in year three of the project. (iv) Non-profit and for-profit companies in e-government, open data and big society There is a rapidly growing industry building infrastructure and applications for e-government, open data and big society: cf. Gov 2.0, apps for democracy, challenge.gov, data.gov.uk, etc. The research will provide next generation open source platforms, applications and ideas to be exploited by this industry. Impact will be ensured by working with organisations with a track record of successful technology transfer and commercialisation: Lancaster's Knowledge Business Centre and FutureEverything. In particular, the latter is a pioneering organisation promoting open data in Manchester and is already working with groups such as Manchester Open Data developers group to persuade governments to improve transparency by opening up public data sets and to exploit such data sets. The research will also be widely disseminated to the public through FutureEverything's annual festival, which regularly attracts 50,000 visitors.